Maternity Connect

Maternity Connect will replace contemporary paper-based maternity records with a connected digital person-centred pregnancy record and service. Maternity Connect will focus on improving connectivity amongst maternity relevant health systems to improve service efficiency and clinical outcomes.

Maternity Connect will build on UK SME Rescon's (project lead) Lincus Maternity digital personal health record (PHR) and management tools to develop, test, iterate and evaluate four top level innovations to primarily decrease costs associated with delivering maternity care. Maternity Connect will co-create this service utilising the transformative work already completed with the Improving Me, Women's and Children's Services of the Cheshire and Merseyside Sustainability and Transformation Partnership.

Maternity Connect has the following objectives:

* To improve maternity health outcomes and decrease load on pressured health delivery resources using the Cheshire and Merseyside region (ImprovingMe) as the clinical development and delivery partner.
* To develop a commercial go to market service delivery model utilising best in class innovations that will fulfil the clinical objectives above whilst providing a sustainable business model for the industrial and NHS partners

The innovations are:

1.) The ongoing stakeholder led development of a best in class intelligent digital maternity personal health record (PHR), Lincus Maternity

2.) Connectivity, interoperability and integration

* Transformation of Lincus Maternity into an NHS Digital defined Open Platform based on HL7 FHIR, SNOMED-CT, IHE-XDS and openEHR standards
* Integration with GP, hospital, mental health, social care and community systems utilising AWS cloud services and leveraging the Global Digital Exemplar interoperability activities within Cheshire and Merseyside
* Implementing the recently published NHS Digital Maternity PHR standards and utilising OpenEHR maternity archetypes for data handling
* Developing maternity clinician portals including offline app capability

3.) Business Model:

* Testing three different business delivery models including co-development of a new all-inclusive digital services business model fronted by Telefonica/O2 UK that brings together digital tools, devices and data packages for NHS and social care customers, directed in this instance at midwives delivering care.

4.) Evaluation:

* Quantifying "digital dosage" utilising digital engagement from service users, service providers and communications that will allow for digital dosage/response calculations from a complete health economic approach
* Integrating Care Quality Commission and Quality of Life surveys into Lincus Maternity and service delivery as part of routine clinical maternity practice.
* Evaluating the impact of the three business models above being: standalone digital interventions; digital interventions with full training and support; and the integrated digital intervention, support, device and data service package.